Paua PINS (Private Infrastructure Network Solution)

Paua Private Infrastructure Network Solution (Paua PINS) seeks to overcome the challenges associated with the sharing of EV charging infrastructure at private depots through research with key partners and a demonstration of the process. We will enable the sharing of private depots to start the formation of a shared private network in partnership with Suffolk and Oxfordshire County Councils.

The Association of Fleet Professionals (AFP) has indicated that current charging infrastructure is a barrier to electrification for 65% of fleets when it comes to depots and Local Authority sites.

But "More than half of van fleets would consider sharing on-site electric vehicle charging infrastructure with other operators" in research from the AFP. 62% would consider co-operative agreements with other fleets to allow mutual access to depot infrastructure and 58% their public facilities.

The Paua PINS projects seeks to demonstrate the role that a shared private infrastructure network can provide to support businesses as they electrify.